University of Glasgow and Quanta Dialysis Technologies Limited KTP 25_26 R1

To develop a suite of mathematical models that will allow the optimisation of innovative flow patterns developed within artificial kidneys known as 'dialysers' and significantly speed time to market. Novel flow patterns will enhance the efficiency of dialysers to remove larger molecules with reduced machine complexity thereby improving patient outcomes.